To what extent is You Tube currently a platform for creativity, education and community for young people in the UK

I propose to carry out multi-sited ethnographic research (both on and off line) into how young people around the UK understand and interact with/on/through YouTube. I want to understand the cultural logic that underpins young people's interactions and engagements with You Tube, what motivates them and why.